Quantum Dynamics in Optical Quasicrystals

The goal of this project is the observation of coherent quantum many-body dynamics of many-body systems in an Optical Quasicrystal. During the last fifteen years, ultracold atoms in optical lattices have emerged as a powerful model system to study the many-body physics of interacting particles in periodic potentials. This PhD project is embedded into a larger project with the goal of extending this level of control to quasiperiodic potentials by realizing an optical quasicrystal.
Even though quasicrystals are long-range ordered, many foundational concepts of periodic condensed matter systems such as Blochwaves or Brillouin zones are not applicable. This places them on an interesting middle ground between periodic and disordered systems and highlights their potential for novel many-body physics.